Roehampton University and Changing Tunes - AKT4

To support the work of Changing Tunes who provide support and therapy for addicts in recovery and ex -offenders, this partnership aims to improve client data management capability to develop actionable insights from client data to improve decision making, reporting and tracking individual's progress through therapy.